Chirp for Broadcast (ASIO Ltd)

Chirp is a novel technology for sharing data as sound. Chirp uses short burst of audio that can
be played from one device (a mobile phone, a YouTube movie, a TV or a radio) to be
recognized by another device (currently a laptop or smartphone). Chirp uses human-audible
sounds to send unique identifying codes (shortcodes): we describe them as electronic
birdsong. See http://vimeo.com/45838932 for a simple introduction and http://chirp.io for
demonstrations.
Currently Chirp is realized as a smartphone app (iPhone and shortly Android) that allows colocated
users to share data between phones. Uniquely, compared to competing technologies
this can work offline (unlike Shazam), across different types of phone without cumbersome
user setup (unlike Bluetooth) and is available on a very large proportion of existing
smartphones (unlike NFC). Chirp was recently nominated for a Digital Design of the Year
Award and is now on show at the London Design Museum. We will be featured in the May
30th edition of Radio 4’s The Bottom Line.
In this project we will extend Chirp to what are called “second screen” scenarios. The term
refers to the increasing use of mobile devices when also watching the TV, listening to the
radio or using another device. Programme and content makers would like to be able to allow
coordination of content between the devices. Example uses include quizzes, extra information
about the programme, links to fan sites, etc. While attempts have been made to do this in other
ways, Chirp has a very interesting potential in this space because it is explicit and users will
be able to understand the intention to share.